Age-environment effects on stem cell integrity

Technical abstract
The aim of this project is to identify how age affects self-renewal, differentiative plasticity and epigenomic health of stem cells. Specifically, this question will be addressed in the context of the early murine embryo and placenta developed in young and old mothers.

Advanced maternal age at first pregnancy is common in modern society, but is associated with an increased risk of serious pregnancy complications. Research in mice has shown that, in particular, placental development is frequently disturbed in older mothers. This failure likely originates in the altered behaviour of trophoblast stem (TS) cells that form the placental cell lineage. This project will investigate how TS cells are affected by maternal age, and whether maternal age also impacts on early stem/progenitor cells in the embryo proper (ES cells and EpiSCs), which in turn may underlie developmental and growth defects. Such effects are of most serious concern for health of both mother and offspring. These approaches have great relevance to stem cell and developmental biology, regenerative medicine, healthy ageing, and cancer epigenetics.